Treatment resistant depression, metabolic health and social health – what is the link and where can we intervene?

Treatment-Resistant Depression (TRD) is a severe form of depression that does not
respond adequately to at least two different antidepressants. It causes significant
emotional distress, making everyday tasks such as work, relationships, and basic
self-care incredibly challenging. Despite its profound impact, little is known about
why some individuals respond to antidepressants while others experience TRD, or
about the long-term effects of TRD on overall health.
My research explores the relationship between TRD and metabolic health. Metabolic
health involves how your body manages blood sugar, cholesterol, blood pressure,
and fat. Poor metabolic health can lead to type 2 diabetes and heart disease.
There are several reasons why TRD and metabolic ill-health could be linked. Firstly,
living with poor metabolic health can be emotionally challenging, which may worsen
depression and hinder treatment. Secondly, untreated depression can make it harder
to lead a healthy lifestyle, resulting in poor metabolic health. Third, biological factors,
such as inflammation or hormone imbalances, could influence both metabolic health
and the brain’s response to antidepressants. Fourthly, difficulties in everyday life –
financial struggles, unstable housing, lack of education or job opportunities, limited
access to support, distressing environments – may make it harder to keep physically
and mentally healthy.
I aim to understand the relationship between TRD and metabolic health, whilst
considering the wider context of people’s lives. I aim to identify changes we can
make, both clinically and socially, that will help make depression easier to treat in
people with poor metabolic health — and will in turn help people with depression
maintain better metabolic health.